Engel Type Conditions in Groups

The project falls within the area of Group Theory that is a sub branch of Algebra. The supervisor currently holds a 3
year EPSRC grant. The project is on `Left 3-Engel elements in groups' and is centred around the challenging open
question, whether a left 3-Engel element is always contained in the locally nilpotent radical. There are various
questions linked to this project that would provide a starting point for my research in this area. The topic is of central
importance within group theory and successful research in this area would thus have impact on the field.
Training during the first months will involve much background reading on topics like `Lie algebras', `Lie ring methods
in group theory', `Engel groups' and `p-groups'.
The aim of the project will be to contribute to a better understanding of Engel conditions in groups that might include
left 3-Engel elements. The methodology includes reading up what is currently known, that includes some important
recent developments, as well as understanding the various techniques that have been applied successfully in the
past.